'The Passion of Christ in Monastic Literature, c.1000-c.1200'

The late-medieval West held an image of pain at its heart: that of Christ suffering upon the
cross. This image impressed itself upon the observer from the stained glass windows of the
great cathedrals, the altar ornaments of parish churches, and the illuminated folios of the
monastic libraries. By contrast the early-medieval West looked to a triumphal image, with
representations of the Passion showing Christ alive in victory over death. For over sixty years
this transition from the one representation to the other has fascinated historians, who have
identified the eleventh and twelfth centuries as the period that witnessed this 'affective turn'
of devotion to Christ's sufferings. This broad-brush view of changes in imaginings of the
crucifixion, which highlights the ascendancy of the suffering image of Christ, stems from
R.W. Southern's arguments in The Making of the Middle Ages (1953) and has dominated
assessments of this period since.
My project will adopt a new perspective in exploring representations of the Passion from
c.1000-c.1200 to modify interpretations of how the crucified Christ was represented and
worshipped. I will focus on analysing textual representations of the Passion in monastic
literature produced in England and France, as previous historians have overlooked this wealth
of textual imagery in their preoccupation with iconography. During this period the
monasteries, particularly those of France, were the crucible of religious change and centres of
learning, and it is within their walls that historians following Southern have concentrated on
exploring changes in representing the Passion. The importance in analysing the literature
produced by these communities, therefore, cannot be overstated.
This project will move beyond previous historiography in three ways. First, my focus on
textual representations will address an unbalanced historiography that has privileged visual
material. Second, I shall explore a wider range of representations of the Passion in addition to
those of Christ's suffering, such as those depicting Christ as judge and those that emphasised
his victory over the Devil, to produce a more representative view of devotional attitudes.
Finally, I will nuance the broad-brush historiography using these monastic texts by exploring
the shaping effects of literary genres and how the preoccupations of particular authors bore
on individual representations.

2

The need for this approach is clear. The problem with the established narrative of
transition from 'old' to 'new' imagery is that it encourages reductive explanation by
privileging representations of Christ suffering for analysis. For example, Rachel Fulton's
important but methodologically questionable study From Judgment to Passion (2002) was
written to excavate the origins of devotion to the suffering Christ in the eleventh century and
the associated devotion to his mother Mary. Whilst Fulton's work is important, she has cast
aside other evidence to trace just one, albeit significant, trajectory of development. This
approach presents issues. For example, explaining the persistence of 'older' representations
of the Passion in texts is threatened by the paradigm of transition from 'old' to 'new' imagery
that would encourage us to think of them as anachronisms. By contrast, my concern is not so
much whether representations are 'old' or 'new', but to explore why they were penned by
analysing the contexts of monastic representations and, through the recovery of authorial
objectives, to establish the intended uses of these representations.
Iconographic studies have moved in this direction, with Barbara Raw and John Munns
having carefully contextualised Passion imagery in later Anglo-Saxon and Anglo-Norman art
respectively. Celia Chazelle has also undertaken a similar approach to the Carolingian period.